VOLANS: Secure, Resilient and Reliable 4G with 3G/WiFI/SIP Mobile Network Access for Remote Users

Project VOLANS will develop a multi-technology combining 4G with either 3G / WiFi / SIP software core network operable in a cost-effective hardware platform for remote deployment.